From eggs to live-offspring: reconstructing an evolutionary pathway to novelty

Evolution is usually envisaged as a slow process, but it occasionally endows organisms with game-changing new abilities like vision, live-bearing reproduction, and flight. It is difficult to imagine how these types of abilities could ever evolve gradually. One issue is that novelties seem to appear without obvious intermediate steps (e.g., animals either see, or they don’t). Also, because natural selection–the guiding force of evolution–can only refine traits that are already present, how could it possibly guide the evolution of a trait that doesn't yet exist?
Biologists have proposed two main ideas to explain how new abilities evolve. The ‘hopeful monster’ hypothesis solves the issue by taking gradualism and selection out of the equation. It proposes that new abilities evolve suddenly, when a major genetic change causes a profound change in how an organism functions. Alternatively, the ‘co-option’ hypothesis keeps selection and gradualism centre-stage: it proposes that novelty arises by many small steps, when an old adaptation evolves a new function (e.g., maybe feathers evolved as adaptive ‘down jackets’ to warm dinosaurs, later being co-opted for flight by birds).
While both explanations are plausible, they are extremely hard to test. One challenge is that most new abilities evolved deep in the past, meaning that the stories of their origins have been lost. A second challenge is that understanding novelty requires interdisciplinarity; that is the bringing together of methodologies, ideas, and approaches from divided research areas in the life sciences and beyond.
In my Future Leaders Fellowship, I will build an interdisciplinary team, and we will reconstruct a pathway to an evolutionary novelty for the first time. The project is made possible by my past work on a recently-evolved novelty in a classic study organism. Although most periwinkle snails (Littorina) lay eggs, one species has switched to live-bearing. Past work has identified about 50 regions of the species’ DNA sequence associated with how females reproduce.
This breakthrough has set the stage for me to understand whether live-bearing evolved gradually or suddenly. I will do this by (i) determining when each genetic change occurred, (ii) revealing how each genetic change shapes live-bearing anatomical structures during development, and (iii) determining how each genetic change affects female reproduction. Together, this information will allow me to build a timeline of the critical evolutionary steps between egg-laying and live-bearing. I will then combine our results with published datasets, to (iv) determine whether transitions to live-bearing in other animals use a similar genetic toolkit.
The project will benefit science and society in many ways. First, it will cause a step-change in our understanding of how evolution works. This will translate to new breakthroughs in research and enhanced public understanding. The new methods that I will develop are timely, and may lead to breakthroughs in fundamental and applied research by providing scientists with powerful new tools for understanding the genetic basis of traits like crop productivity and human disease. Reproductive biologists may benefit from new knowledge about the genetic basis of live-bearing and other related reproductive traits, like pregnancy length, in a wide variety of species, including our own. I will showcase, study, and promote interdisciplinary research as a tool to address deep questions and to solve the complex problems faced by society. This will help to drive positive cultural change in UK academic research institutions.